Innovate Voucher Textile Research

We have exhausted all avenues we're aware of but believe that a textile specialist will be in a better position to identify new fabrics that we've not yet found. Someone with an academic background in textiles may well be able to help us